Added value and resilience

Technical abstract
Food and nutrition security requires safe access to affordable and nutritious food supplies. We aim to enhance grain quality for human health, combat non-communicable diet-related diseases and improve the resilience of wheat production systems to biotic stresses. We will address two topics, with shared objectives across the Desiging Future Wheat BBSRC Strategic Progamme (DFW) and other Rothamsted Research, John Innes Centre, Earlham Institute, Quadram Institute Bioscience and NIAB programmes. Both exploit previous BBSRC investments in germplasm resources and the latest genomic developments, to understand and manipulate the genes and pathways defining wheat grain composition and host resistance/susceptibility to pathogens/pests. We will dissect a range of traits exploiting the germplasm and other resources developed within DFW. These traits include resistance to a range of pathogens and pests (such as rusts, Zymoseptoria, Fusarium, take-all, mildew, eyespot and aphids) and finally the quantity and quality of starch, dietary fibre and minerals in grain.